Achieving baseline efficiency in red microLEDs for AR/VR applications

The fundamental quantum physics of the semiconductor material used in conventional LEDs limits the efficiency attained in red microLEDs for displays as they approach the ever smaller pixel sizes, an industry wide problem that is currently unresolved and severely constraining the commercial introduction of AR/VR hardware. Kubos's material enables the AR/VR market by producing efficient red microLEDs at these small geometries, thereby solving this issue. This unique material can be manufactured on standard equipment using a scalable production process.

This project enables further development of Kubos's material and will facilitate this market by producing more efficient red microLEDs.